Understanding prosensory specification for improved regenerative therapies in the inner ear

Our senses of hearing and balance depend on specialized 'hair' cells located in the sensory organs of the inner ear. The hair cells are only produced during the embryonic development of the inner ear, and their disappearance in adult life is the leading cause of hearing loss, in particular in the ageing population. The treatments for hearing loss are limited to hearing aids or cochlear implants, and there is considerable need and pressure for new and more efficient therapies. One possible cure could be to induce hair cell regeneration in the damaged inner ear - a process that is naturally occurring in non-mammalian vertebrates. The current approaches to achieve this rely on the artificial re-activation of 'pro-hair cell' signals, responsible for the induction of hair cell formation during embryonic development. However, growing evidence indicate that the cells of the adult cochlea cannot easily convert into hair cells when exposed to those signals.
An alternative strategy might be to turn cells of the adult inner ear into 'prosensory' cells, which during normal development are the parent cells giving rise to both hair cells and their associated 'supporting' cells. A first step towards this goal is to understand how these prosensory cells are formed during normal development. Using DNA-Sequencing and bioinformatics methods, we have already identified a number of genes and signals that could be potentially be important for the formation of prosensory cells. The aims of this project are to test their functions, by artificially modifying their expression or activity during the development of the embryonic chicken inner ear. The results of this project will help us to pinpoint the specific genes and cell-to-cell communication systems that could be manipulated to trigger hair cell regeneration in the damaged inner ear. In the future, this research could open up new venues for more efficient therapies for hearing loss in humans.

Technical abstract
The prevalence of hearing loss is steadily increasing: one in six people in the UK has a hearing disability, rising to one in two for over 70 year-old. The main cause of sensorineural hearing loss is the irreversible loss of the hair cells residing in the organ of Corti, the sensory epithelium of the cochlea. A potential therapy for hearing loss could be to induce in the damaged auditory organ the regeneration of new hair cells - a process that is occurring spontaneously in non-mammalian vertebrates. However the current strategies relying on the manipulation of the molecular signals controlling hair cell differentiation alone are relatively inefficient. An alternative approach might be to re-activate the developmental signals that drive the formation of the 'prosensory' cells, which are the progenitors for both hair cells and their associated supporting cells. The essential step to achieve this is to understand how prosensory specification is regulated during ear development. We have already identified two important signals with opposing effects on prosensory specification: Notch signalling and the transcription factor Lmx1a. Using RNA-Seq screenings in the chicken and mouse inner ear, we have started to uncover some of their transcriptional targets, and several of these are components of the Wnt signalling pathway. The objectives of this project are i) to elucidate the role of Wnt/beta-catenin signalling and its interactions with Notch signalling during prosensory specification, ii) to investigate the function of specific candidate targets of Notch/Lmx1a and iii) to establish a new mouse model (Sox2-tdTomato knock-in) to investigate the transcriptional profile of otic cells at different stages of commitment towards the sensory fate. The outcomes of this research could be exploited in the future to induce hair cell regeneration by means of gene therapies or to improve existing methods for the generation of hair cells from embryonic stem cells in vitro.

Potential impact
The main beneficiaries from this research are the biomedical and hearing research community. An estimated 250 million people suffer from hearing loss, and the prevalence of this disease is particularly high in the ageing population. The main cause for hearing loss is the disappearance of the sensory 'hair cells' of the inner ear. In this project, we will investigate the mechanisms of formation of these cells during the embryonic development of the inner ear. Our results could uncover some of the key molecular signals that regulate sensory cell differentiation. This knowledge could be used to promote hair cell regeneration in the damaged inner ear through genetic or pharmacological approaches. It could alternatively be used to guide the in vitro differentiation of stem cells into specific inner ear cell types. Both strategies are currently envisioned as future therapies for hearing loss. Hence, additional beneficiaries of our research include charities that support the development of the 'next-generation cures' for deafness, the biotechnology and pharmaceutical industry, and hearing loss sufferers.
The results of our research will be published in scientific journals with open-access policies, presented at international conferences, and some will be made available online before publication to ensure the fastest and widest possible dissemination of the outcomes of this project. The proximity of the UCL Ear Institute with the Royal National Throat, Nose and Ear Hospital will also facilitate knowledge exchange with medical student and ENT medical staff, which could in turn communicate some of the results of our research to their patients. Finally, the Ear Institute hosts regular events with hearing research charities and their supporters, during which we can directly engage with the public and wider beneficiaries of our research.